21330-23 EIT Food Food Solutions

In this 2023 Food Solutions programme within the focus area of Protein Diversification, the focus is on students designing and developing a new food sensation and structure based on a maximum of 2 protein sources. Through the programme, students will gain a detailed understanding of developing a product that is beyond the norm of a protein bar and achieves the 'bliss point' between taste and protein content. This will then be linked with the I&E Spine of the programme to develop an effective plan that will be used in the marketing and communication of their proposition. Students will also be supported during the programme by industry / research mentors and specialist academics to produce a final business plan and pitch.